CampaignSculpt: Mastery of Creative Campaign Strategy, Development, and Management

CampaignSculpt is an innovative, holistic solution that effectively addresses the needs and challenges of modern creators and creative businesses by building digital marketing campaigns from the ground up and managing their entire lifecycle with AI-powered collaboration. We utilise cutting-edge technology to expertly guide you through the process of developing campaign strategies, optimising them for market relevance, creating compelling digital assets, and monitoring and scheduling for maximum audience engagement and conversion.

CampaignSculpt handles the heavy lifting of technology-driven marketing and branding in an affordable and efficient manner, allowing creators to focus most of their time and resources on what they do best: enriching the creative industry through their creative work.